Hawking Radiation in the Laboratory

The calculation, detection, and characterization of this elusive Hawking radiation for the first time. The work has already gained momentum in our group and a setup is built using optical pulses of just a few cycles pulse length. In addition we will explore further quantum field theory effects in curved spacetime.